University of Sheffield and Heat Trace Limited

To develop new monitoring and control processes that are designed to improve the current manufacturing of existing products and develop novel manufacturing processes for the next generation of electric heating products.